Nanoparticle and Element Distribution Studies of Ion Implantation Processes

Ion implantation to modify the surface and sub-surface microstructure of substrates is a core process in materials and device technology. In particular the combination of ion implantation with annealing sequences is known to generate a variety of nanostructures, ranging from clusters of few atoms to extend nanoparticles, tunable by implantation energy and annealing parameters. Progress in characterisation techniques now makes it possible to observe and analyse the essential annealing step inside an electroni microscope. Ultra-high resolution through aberration correction techniques allows approaching single atom visibility for high contrast cases. Another major advance in technology is the aplication of heat treatments and gas reaction cells within special attachments to the TEM goniometer.The project will explore the basics of cluster and particle formation, explore the lateral distribution of clusters, and its relationship to the ion beam parameters. Materials and nanostructures which will be generated range from metals (e.g. Zn) over metal oxides (e.g. ZnO), to ferromagnets (e.g. Co), with a choice of isotropic (silica) and uni-axial (A1203-0001) substrates.